PRIME (PRe-hospital Information and Monitoring E-system)

Rinicare's Pre-hospital Information and Monitoring E-system (PRIME) proposes to develop a
mobile health information and monitoring platform aimed to optimise patient pathways in prehospital
healthcare and ambulance services' efficient performance.
PRIME's proof-of-concept (PoC) will assess the technical feasibility of creating an intuitive
and rich patient electronic form (eForm) that considers NHS requirements and the paramedics'
mobile environment, procedures and workflow, integrating real-time continuous recordings of
patients' vital signs and multimedia data (written and audio notes, images and high-definition
video). The PRIME eForm can be seamlessly shared with remote specialists (telehealth) to
assist early and accurate assessment of patients' condition and the provision of treatment
advice to paramedics on site and in the ambulance.
PRIME innovation will impact pre-hospital healthcare on the ability to sustainably develop
ambulance services and their increasingly active role in healthcare, improve patient
satisfaction as well as the NHS new competitive nature, cost savings effort, paperless
approach and integrated care vision, in the name of quality and excellence in healthcare
delivery.
About Rinicare:
Rinicare Ltd. is a Lancaster-based (UK) SME that offers state-of-the-art technology solutions
for healthcare applications. Products and solutions provided by Rinicare utilise the latest
information and communications technologies and provide solid foundation for enhancing its
users’ quality of life. Rinicare's state-of-the-art technology-based healthcare portfolio present
ACUSCEN (electro-stimulator for pain relief), CARDIOLEAF (ECG wireless heart monitor
system), WiFIT (mHealth app) and KHIMS (kids health indicators monitoring system).